Experiences of Social Security and Prospects for Long Term Settlement in Scotland amongst Migrants from Central Eastern Europe and Former Soviet Union

Patterns of migration have changed dramatically over the last 20 years and increased freedom of movement for people living in countries once separated from western Europe by 'the iron curtain' has played an important part in this. The UK has seen new flows of migration coming from Central Eastern Europe and other parts of the former 'Soviet bloc'. Within the UK, Scotland presents a particularly interesting and distinctive case, due to: the specifics of its economic and demographic situation, related political discussion of the need for migration, and the division of responsibilities between UK and Scottish parliaments and local authorities for migration. Both the Scottish Executive and many local authorities have expressed a wish to attract and retain migrant workers. However, challenges have also been highlighted relating to demand for and adequacy of service provision. Meanwhile the experiences and perspectives of migrants themselves remain little understood.

This project aims to study perspectives and experiences of 'social security' amongst migrants from Central Eastern Europe and the Former Soviet Union in Scotland. Through its long-term and deep engagement with migrant communities, the project will deliver significant new and original empirical data. It will generate important new academic insight through its innovative synthesis of existing theoretical frameworks. Moreover, the project proposes a groundbreaking approach to developing practical and policy outcomes and solutions through the use of a participatory action research approach. A first phase of research will identify key themes and areas of concern, drawing particularly on the experiences and perspectives of migrants themselves. This will be followed by the phase of participatory action research, during which we will work directly with migrants, migrant organisations, policy makers, service providers and employers to develop practical projects addressing particular issues. The process of developing these projects will be evaluated as will their short, medium and long-term outcomes with a view to determining 'best practice' and the potential for replication in broader local, regional and national contexts.

We use 'social security' to mean the ways in which migrants are able to make themselves socially, economically, personally and culturally secure in a new environment and their strategies for dealing with every day risks. The project will examine the ways in which migrants' experiences and perspectives on 'social security' affect their longer term intentions regarding settlement in Scotland. Migrants' experiences and needs differ depending on their levels of education and skill, the kinds of work they do, their language abilities, their age, which country they come from, whether they are male or female and which part of Scotland they have come to live and work in. Levels of service provision, local economic and demographic needs and local community perceptions of and responses to migration differ quite markedly between, for example, large cities and more remote rural areas. These differences also impact on migrants' experiences and aspirations. The project will pay attention to these various forms of diversity. The research will be conducted in eight locations in Scotland: two cities (Glasgow and Aberdeen) two medium-sized towns (Peterhead and Arbroath) and four more remote rural locations in Aberdeenshire and Angus. In each location, the project will explore the different kinds of resources, networks, structures and services which migrants draw on in order to make themselves materially and emotionally secure within the places where they live and work. It will also tease out which aspects and perceptions of security (economic, personal, cultural, social) are deemed particularly important by migrants and how these influence migrants' decisions to settle in a particular location, to move on, or to return to their countries of origin.

Potential impact
The research will be of interest to and bring direct benefits for a wide range of users, primarily from the public and third sectors. During the course of the project, partner organisations from local authorities, service providers and the third sector, including migrant networks, will benefit directly from empirical insights into migrants' social security needs and contributions, which will be disseminated in appropriate and accessible forms via the project website, through grey literature, etc. They will also benefit from opportunities for direct involvement in innovative collaborations between sectors and communities and in the development of practical solutions to locally identified issues by means of participatory action research.

In the third sector the project will be of benefit to migrant associations and community organisations as well as individual migrants, whose direct involvement in the research will provide access to structures influencing policy making and service provision and real opportunities for migrant voices and perspectives to be heard. In the public sector, there will be immediate and direct benefits for local authorities and service providers in the case study areas through the provision of new insight and evidence to enable their work supporting migrant populations. This will contribute to the development of effective policy and practice for facilitating longer-term settlement in ways which are positive for both new migrants and established local populations, in terms of sustainability of local economies, healthy demographic balance and the development of vibrant communities. Project findings will be of use in evaluating and further developing initiatives for policy and practice such as the COSLA strategic migration policy. Moreover, in the medium to long-term policy makers at the levels of local, regional and national government in both Scotland and the UK, will benefit through gaining insight into the lived experiences and perspectives of migrants thus enabling the targeting of policy development and the investment of resources into more effective services and programmes to meet the needs of diverse communities and populations.

Whilst the immediate benefits will be most obviously felt in the fieldwork locations, beyond the life of the project they will provide models for and evaluations of 'best practice' for collaboration bringing together research and practical outcomes involving a range of stakeholders. These will be of interest and benefit to local authorities and public service providers as well as third sector organisations across Scotland and the UK. Whilst in the framework of this project these models for best practice will be applied to issues of migration, social security and settlement, and will be most readily replicated by those working in related fields, there is also potential benefit for public and third sector bodies working in other areas to learn from the project findings and approach.

There will be longer term and perhaps more indirect benefits for employers in both the commercial private and public sectors who regularly recruit migrant workers, as well as for those in front-line services such as health and education, who engage with migrants and their families on a day to day basis. These users will benefit from the outcomes of more effective policy and practice, the development of which the project will enable as outlined above.

Research staff working on the project, as well as staff of public and third sector organisations involved with the project and participants in the PAR sets, will gain important transferable employment skills in collaborative team work, problem solving and conflict resolution, communication across diverse constituencies, project management and co-ordination, effective integration of research and practice for impact, skills in writing and oral presentation for diverse audiences and stakeholder groups.